Structured deep generative models for meaningful representations and targeted design of proteins

Deep generative models have shown remarkable success in modelling high dimensional data across many domains, but make few assumptions, leading to learned models that are difficult to interpret and hard to condition on desired target properties. This PhD will focus on developing flexible methods for incorporating domain knowledge into deep generative models, with a focus on targeted design of proteins. Protein design provides an ideal domain for developing and testing novel extensions to deep generative models. For one, existing deep learning approaches to generating proteins typically treat them as sequence data, paying little attention to their 3d structure. This structure can be thought of as an additional data modality, with joint modelling of sequence and structure analogous to joint modelling of language and vision. Alternatively, generative models for sequences can condition on structure and other physical constraints, to allow learning of interpretable latent representations which are more amenable to goal-directed generation of novel proteins. Finally, existing approaches are not viable for use on many protein families, because the quantity of data is insufficient. An important line of work focuses on transfer learning of representations and generative models from one family of proteins to another, which would require models which are very robust to shifts in distribution between training and testing. These are all fundamental challenges to building effective deep generative models - handling multiple modalities, incorporating known constraints, and dealing with data-scarce domains - which will benefit from studying their application to targeted design of proteins.